Ultraviolet and Infrared absorption by the Ozone molecule

State of the art, first principles quantum mechanical methods will be used to compute
high accuracy transition intensities, for both the infrared (IR) and ultraviolet (UV)
regions of the spectrum of ozone. For the infrared region, existing methodology of
computing high accuracy dipole moment surfaces will be employed. These methods
have already been used successfully for water and CO2 to calculate high accuracy
transition intensities. Complete line lists will be obtained by combining accurate
intensities with measured transition frequencies. New methodologies will be
developed and implemented in computer programs to compute intensities for
electronic transitions in the UV region. The results of this study will be important for a
range of atmospheric studies, such as self-consistency of ozone concentration
retrievals in remote sensing techniques, and possible detections of ozone in exoplanetary
atmospheres. The distribution of ozone line lists will involve making them
available online on databases, such as HITRAN and ExoMol, dedicated to the
compilation of spectroscopic parameters. HITRAN is the standard for such data
compilations for atmospheric studies and will be independently evaluating the results
of this study.